Staffordshire University and H T C Solutions Limited - KTP 23_24 R5

To develop a bespoke machine learning algorithm trained on a series of proprietary artefacts that is able to assist developers in writing code and, as further developed, create and invoke its own development solutions under the tutelage of user interaction with a natural language interface.